BBSRC National Bioscience Research Infrastructure: High Containment Services and Science Platforms

Technical abstract
The purpose of the High Containment Services and Science Technology Platforms capability is to integrate a range of highly specialised infrastructure, staff and equipment to enable world-leading bioscience research on livestock and zoonotic viruses causing high-consequence diseases. The NBRI includes three major pieces of infrastructure: The BBSRC National Virology Centre: The Plowright Laboratory (‘Plowright’) and two High Containment Animal Facilities (The Brooksby Building: ‘Brooksby’ and ISO11). Plowright houses around 160 staff and is the only laboratory in the UK that can support major research programmes on the most highly contagious viruses of livestock, including foot-and-mouth-disease virus and African swine fever virus. The facility additionally provides a capability to work on zoonotic viruses at scale, limited to those categorised by the Advisory Committee on Dangerous Pathogens at Hazard Group 3 or below. These facilities provide a unique UK capability to study highly contagious viruses of livestock and zoonotic viruses in their natural hosts including ruminants, pigs, and poultry. The infrastructure complex provides a major hub for fundamental research on some of the most damaging viruses of livestock and humans known, as well as a standing capacity for response during virus outbreaks. All three infrastructures within the NBRI are maintained under regulatory scrutiny from both the Health and Safety Executive, Home Office and National Counter-Terrorism Security Office. Hence, the NBRI retains a cadre of large and diverse teams of personnel in engineering, risk and assurance and animal services that support the most rigorous standards in maintenance, operation and regular internal and external audit/inspection.

Science technology platforms (STPs) are also maintained in Plowright through the NBRI as capabilities for use where samples cannot be externalised or require rapid processing. These include High Throughput Sequencing, Flow Cytometry and Cell Sorting and Bioimaging. Together, these STPs not only provide vital collaborative support during studies, but also provide training to users, helping to sustain the UK’s excellence in high containment science.